Compact and Energy Efficient Distillation (CEED) for Tritium Recovery

The Compact and Energy Efficient Distillation for Tritium Recovery (CEED) project is a feasibility study to

investigate a game-changing arrangement of water distillation to achieve separation of tritium, a radioactive

isotope of hydrogen, from contaminated water. The project team will build an experimental facility to prove

the concept on a small scale and develop a simulation to demonstrate the potential to achieve up to 88%

energy recovery and a significant reduction in total height compared to traditional techniques. CEED will be led

by S & C Thermofluids Ltd in partnership with Bath Process Consultants Ltd and Flexible Process Consultants

Ltd.